Additional AGP funding, Durham Consolidated Grant

We will enhance the impact of the Durham Consolidated grant by expanding the work of three high-profile projects.

Potential impact
We are proud of our track record at Durham of public communication. The outreach initiative we started a decade ago has developed into a University-wide activity, which has, in turn, spawned an annual science festival in Durham (the most recent attended by 6,000 people). Our current programme uses a range of activities and techniques to engage with three key groups: a) the general public; b) school children and c) national and international audiences. These activities include science festivals, public lectures, summer schools, master classes and school visits, which together reach 10-15,000 people a year across the region and nationally.

To enhance the impact of our outreach we are developing demonstrations based on the science funded in our programme. These include a "Table Top" demonstrator of the principles of adaptive optics and its application to both astronomy and microscopy. We are also continuing to develop our "Cosmic Universe" application for iPad and iPhone. This free app, which has been downloaded 3,000 times from iTunes, allows the public to interact with the simulations of the Universe undertaken at Durham, providing a striking and effective way to visualise the size and structure of our Universe.